An Innovative, ML-driven SaaS platform improving the efficiency of commercial branding processes by 10%

Involution Limited (Involution) is a UK-based branding merchandise SME, with a core project-team of Nathan Cookson (Operations director), Marcus Wiseman (lead programmer), Janek Barski (programmer), Andrew Buxton (programmer).

Involution is solving a significant unmet need with its ML-based platform designed to expedite the branding of products. Currently, within the branded promotional and clothing market, processes are labour intensive. Lean production methods, artwork preparation, decoration method choice, machine planning, output tracking and stock sourcing are manual, time-consuming processes.

With improved ML technology to select best decoration methods for each product, build print-ready files for production, draw/calculate stock from suppliers and auto-build work schedules, Involution will significantly reduce time spent per job, saving customers time/money.